Human blood stem cell expansion: Empowering new technology for stem cell medicine

Blood stem cells are the fundamental component of regenerative medicine applications involving the blood and immune system, including bone marrow transplantation and gene therapy applications. Despite significant efforts and investment, researchers have largely failed to maintain fully functional blood stem cells for substantial periods of time outside the body. As a result, the limiting factor for cell and gene therapies is often obtaining a sufficient number of blood stem cells to seed the production of mature cells in vitro (e.g., red blood cells, platelets) or to lead to successful longterm bone marrow transplantation (e.g., gene therapy).

Our recent advances in mouse blood stem cell expansion put us on the cusp of breaking through a decades-old barrier and this novel cell expansion system urgently requires characterisation and translation to human HSCs. Our proposal brings together leading UK and Japanese researchers in the molecular and functional characterisation of mouse and human blood stem cells in order to leverage their complementary expertise to translate this technology to the human system and explore potential clinical applications.

Technical abstract
Despite significant efforts and investment, researchers have largely failed to maintain fully functional HSCs for substantial periods of time. The current state-of-the-art in therapeutic applications is to therefore minimise the amount of time that HSCs are kept outside the body, imposing a number of limitations on clinical protocols. Recent advances in mouse HSC expansion (Wilkinson/Ishida et al., Nature 2019) put us on the cusp of breaking through this decades-old barrier and this novel cell culture system urgently requires molecular characterisation and translation to human HSCs. Concomitant advances in single cell gene expression and proteomics technologies permits us to assess the molecular circuitry of cell systems at unprecedented resolution. Our proposal brings together leading UK and Japanese researchers in the molecular and functional characterisation of mouse and human HSCs in order to leverage their complementary expertise to translate this technology to the human system:

The proposal has two broad aims:
1) Molecular characterisation of pathways that maximally support mouse blood stem cell expansion
2) Utilisation of human HSC expansion conditions to study HSC biology and examine potential clinical applications

We have assembled a collaborative research team with expertise in the cellular (Japan) and molecular (UK) characterisation of both mouse and human blood stem cells. DK has a long track record in the molecular characterisation of both normal and malignant blood cell populations and SY has pioneered the amplification of large numbers of normal haematopoietic stem cells in mice. The project will be further enhanced by one UK and one Japanese co-investigator, with BG's longstanding expertise in the analysis of single cell and bulk transcriptional datasets helping with the computational analysis of datasets and YT's efforts to expand leukaemia stem cells directly addressing one potential clinical benefit of this project.

Potential impact
Below is a list of sectors which we believe stand to gain from this research into human blood stem cell expansion protocols and the molecular characterisation of expanded blood stem cells

1) Commercial / private sector
There are a number of industry partners who would be interested in robust human blood stem cell expansion protocols. In particular, companies investing in gene therapy would be able to utilise this approach to improve graft durability and potentially gene transduction efficiencies. Moreover, companies considering the directed differentiation of blood stem cells to mature cells of the blood system (e.g., platelets, red blood cells, etc) would potentially gain a virtually limitless starting cell population from which to start their efforts. Such efforts could have wide implications for avoiding the future need for blood cell and bone marrow donations

2) Wider public, health impact
As above, the possibility of having virtually limitless blood stem cells would alleviate a large clinical need for identifying blood stem cell and mature cell donors, representing a significant cost savings. In the first instance, robust human HSC expansion protocols could have their first major impact in the gene therapy arena where the limiting factor is often the number of blood stem cells available to target and inefficient targeting of the stem cells that can durably repopulate the blood system.

3) News agencies
The public's thirst for news about stem cell therapies and regenerative medicine is ever-growing and scientists have frequently engaged with issues around new technologies, therapies, and ethics in the popular media. This research project is broadly understandable and involves several new and exciting technologies (e.g., single cell biology, gene therapy, regenerative medicine), making it interesting and understandable for news agencies. We further hope through our Communications and Public Engagement plans that we will begin two way dialogue on the potential societal implications of human blood stem cell expansion.

4) Charities
Fundraising for cancer research, regenerative medicine, and improved patient outcomes is greatly facilitated by easy-to-understand explanations of complicated biological systems. In addition to the general communication points made above and in our engagement plan, our research engages many different disciplines (bioengineering, chemistry, biology, ethics, and computational biology) that charities could potentially relay to their supporters.

5) Ethicists, economists, lawyers and social scientists
Stem cells fuel research in many disciplines, from patent/IP law, to the ethics and economics of premature therapies, to questions about religion and science. Stem cell scientists regularly engage academics and professionals in these areas and our research team has significant experience interacting with these sectors.

6) Cell processing industry
The major theme of this research is to improve methods for expanding blood stem cells. This is incredibly important to professionals in search of methods to expand, store (biobanking), and eventually treat patients with stem cells and their progeny.